Enhancing Drone Performance in Confined Spaces Using Pressure Sensors and Adaptive Control Algorithms

This project aims to enhance drone operations in confined and GPS-denied environments by integrating Micro-Electro-Mechanical Systems (MEMS) pressure sensors into UAV platforms. It focuses on improving drone stability, manoeuvrability, and navigation in complex indoor settings such as nuclear facilities, warehouses, and infrastructure sites. By detecting subtle atmospheric pressure variations, MEMS sensors enable real-time obstacle detection and adaptive control, helping to mitigate aerodynamic challenges such as turbulence, airflow disruption, and ground effect. Key research areas include the development of modular MEMS pressure sensor arrays optimized for UAVs, the advancement of sensor fusion strategies, and the design of AI-driven control algorithms for dynamic flight adjustments. The project also investigates the use of pressure differentials for Simultaneous Localization and Mapping (SLAM), offering a novel, reliable alternative to GPS, LIDAR, or vision-based systems, which often underperform indoors. The project will push the boundaries of drone aerodynamics and autonomous navigation. The developed systems will be directly applicable to industries requiring safe and efficient drone operation in confined or hazardous spaces.